Scale up Readiness Validation of Parallel Motor for Automotive Applications (SUPAR)

Taking Deregallera Pareta integrated motor and drive concept Deregallera under the SuRV project will optimise its product design for best cost, lean manufacturing performance so that progressive upscaling can be confidently undertaken. Attention to efficient cell layout and latest manufacturing techniques will provide for an expandable and proven manufacturing unit. Pilot production simulation layout will be established and validated.